University of Newcastle upon Tyne and Procter & Gamble Technical Centres Limited KTP 24_25 R1

To develop novel solutions leading to more effective oral care products, improved oral health and a better understanding of the biochemistry of oral health problems through innovative analytical methods.